Popular Occulture in Britain, 1875-1947

Often associated with secret forms of knowledge revealed only to carefully selected initiates, occultism might seem fundamentally opposed to the openness of popular culture. Nonetheless, during the massive "occult revival" of the late nineteenth and early twentieth centuries, in which older forms of esoteric belief and practice-scrying, alchemy, astral travel, and ritual magic- were rehabilitated or invented anew, occult ideas and figures became the stuff of mass culture, featuring regularly in popular fiction, film, and theatre and permeating social movements and political debates. Our project seeks to explain how and why the occult became so central to the period's popular imagination. By focusing on the allure and reach of the occult in this period, our network aims to understand the relationship between popular culture, religious heterodoxy, and the public sphere more broadly.

The popular expressions of the occult revival can tell us much about the changing face of religious belief, literary taste, mass entertainment and public debate in the period of our study. Yet despite its crucial role as an index to changing religious, aesthetic, social attitudes, British popular occulture remains crucially understudied, often sidelined within humanities research to accounts of the reception of occultism within the avant garde cultures of modernism. Our network aims to redress this critical neglect by asking:

1) How and why did the occult ideas burst into the popular cultural mainstream during the period of our study?
2) What role did British popular occulture play in shaping ideas about social change, creativity, secularization, and the public sphere between 1875-1947?
3) What new perspectives on the stakes of popular occulture can be forged by bringing together scholars from across disciplines (history, literary, cultural, and periodical studies, theatre studies, religious studies) with librarians, curators, digital humanists, and non-academic holders of archives?

In asking these questions, we seek to break down the boundaries between esotericism and exotericism, between elite and the mass cultural forms, that have previously constrained studies of the occult revival.

To understand a subject as eclectic as popular occulture, it is necessary to take an interdisciplinary approach. The project brings together a range of scholars, curators, librarians, and non-academic holders of archives at three workshops, each focusing on a distinct interaction between occultism and British popular culture in the years between 1875-1947. The first will consider the encounter between the occult and popular fiction and entertainment; the second, the development of the occult public sphere through specialist periodicals and the reception of occultism in the mainstream press; the third, the contribution of occult ideas and proponents to popular social movements such as feminism, socialism, eugenics, and anti-imperialism. Academic participants will benefit from access to new disciplinary and methodological perspectives and the expertise of non-academic experts and stakeholders; curators, librarians, and archive holders will gain new angles on, and ways of contextualizing for the public, the rich popular legacy of the occult revival. All participants will benefit from the network's promotion and facilitation of international collaboration. The project will maintain a website and blog, enabling conversation to continue between workshops and extending the network beyond immediate participants; it will host visits to key occult archives and sites in Glasgow, Dublin, and London, thus encouraging knowledge exchange between scholars, curators, librarians, archive holders, and digital humanists; it will impact on exhibitions of occult archives and art; and it will produce an edited essay collection of selected workshop talks, constituting the first scholarly book to focus solely on the popular dimensions of the British occult revival.

Potential impact
Our project will benefit users within and beyond the academy, including the general public. It will have impact on the following groups:

Curators and Artists: Francis McKee, Curator of Glasgow's Centre for Contemporary Arts, and Marco Pasi, Religious Studies scholar and co-curator of occult art exhibits in Paris and Melbourne, will sit on the advisory board and participate in workshops; artist and RCA tutor Catherine Anyango and curator Pádraic Moore, although not official network members due to team size constraints, will attend workshops. The impact on arts professionals will come through knowledge exchange with the scholars and practitioners involved in the network. Moore, Pasi, and McKee both have curatorial interests in occultism and the visual arts; the workshops will impact on their interpretive strategy and on the planning of a pending CCA exhibition of occult-themed contemporary art planned for late 2018, after the cessation of network activities. The network will ultimately have impact on the CCA's visitors (approximately 320,000 a year). Anyango is a multi-media artist currently planning a drawing exhibition inspired by spirit photography and the history of psychical research; the network will impact on her selection and contextualization of source images, and thus on future viewers of her work.

Archivists and Librarians: The impact on archivists will be in the form of knowledge exchange with scholars and occult practitioners. Christopher Jossife, Philip Young (both London-based),and Julie Gardham (Glasgow) will attend their locations' workshops,benefiting from the expertise of participants who will themselves gain improved knowledge of occult collections. Network participation will allow archivists and librarians to understand the reach and relevance of British popular occulture, and consider ways in which their collections might be used in outreach activity to scholars and the wider public.

Non-Academic Holders of Archives: This project will include non-academic holders of significant private occult archives who will benefit from exchanging knowledge with network scholars.Erica Georgiades and Kevin Tingay are members of the Friends of the Theosophical Archives project; R.A. Gilbert is a prolific occult historian and holder of archives related to various early twentieth-century British occult organizations; Leslie Price contributes to the editing of Britain's longest running spiritualist newspaper Light and acts as archivist for the College of Psychic Studies's Library; Malcolm McQueen manages the Glasgow Theosophical Society and its library. All four will gain new viewpoints which will impact on their resource users; academic participants will in turn benefit from their knowledge of private occult archives.

GU Special Collections Exhibition:To coincide with the Glasgow workshop, Special Collections at GU will host an exhibition of selected late nineteenth and early twentieth-century works from its landmark Ferguson Collection (comprised of over 7,500 works alchemical,occult,and related literature).This activity and its accompanying online Flickr display will create knowledge exchange between archivists and scholars and raise awareness of the University's collections among visitors.

Website/Blog:This will impact on the general public by delivering an accessible, non-specialist account of the network and its activities. By linking into social media, it will advertise the project well beyond the academy. The site will host synopses of the workshops and allow the public to register for workshops (where space allows)or view recordings of talks and participant interviews from wherever they may be in the world. Recorded talks and interviews will be uploaded to YouTube and thus rendered available to users who may not have navigated through the central project website. Given the global accessibility of these outlets to web users, their potential impact is enormous;the site will track visitors with a hit counter.